Comparative Buddhology in Indian Narrative Literature

This project explores the development of the figure of the Buddha in Asian religious literature from the early Common Era.

Centuries after the emergence of Buddhism in roughly the middle of the first millennium BCE, Buddhist authors and their audiences continued to reflect on the nature of their founder: the Buddha Shakyamuni. Buddhist tradition did not understand Shakyamuni to have been the only Buddha, but rather the most recent in a continuing sequence of superlatively knowledgeable and powerful beings, responsible for teaching about the human condition and liberation from it. A premise of this research project is that 'Buddhological' reflection on the nature of Shakyamuni, and his status relative to other liberated beings and teachers, developed over time and was - among various schools and branches of Buddhist thought and practice - a topic of debate, divergence, and significant innovation. Differing perspectives on the nature of the Buddha and Buddhahood were particularly expressed in the extensive narrative literatures that grew and circulated during the first few centuries of the Common Era.

Evidence suggests that the emergence of Mahayana Buddhism - a second wave of Buddhist innovation that began around the turn of the Common Era - complicated the already diverse opinion about the character of the Buddha and his status relative to other celebrated literary or devotional figures (such as his awakened predecessors and successors, his disciples and opponents). In the same period, non-Buddhist authors - for example those responsible for the Brahmanical/Hindu Mahabharata, or narratives incorporated into the Puranas - developed and expounded theistic systems and stories that posed fresh competition to the perceived status of the Buddha as the apex of religious authority. As such, Buddhological developments were part of broader moves to understand and celebrate supreme beings of varying kinds, in a crucial moment of Indian religious history.

Our project will attend to the figure of the Buddha as he appears in Buddhist literature - of the 'mainstream' tradition (non-Mahayana) and the Mahayana - in the period after the emergence of the Mahayana. Our materials are Indian Buddhist texts that survive in a number of languages - primarily Sanskrit, Pali, Tibetan and Chinese - and which contain narrative accounts of the Buddha, his teachings and activities that reflect Buddhological perspectives of the early Common Era. Our primary sources are narrative texts: works of the Buddhist imagination (jatakas, avadanas and Mahayanist sutras) that make claims about the Buddha, his career and character, which were likely representative of different Buddhist communities and were the raw materials for Buddhist commentators, systematizers and philosophers in later centuries.

By making our focus Shakyamuni and his relation to other liberated beings, this project will attend to the diverse representations of the Buddha that are at the literary centre of a wide range of Indian texts. Other aspects of the project - including an international symposium - will expand these horizons to include narratives of the Buddha in other literatures, and will demonstrate how the story of Shakyamuni's evolution does not end in India but continued to develop North, South, East and West of Buddhism's Indian homeland.

A further aim is to produce translations, digests and commentaries of Buddhist materials with which we are concerned. These are intended to provide valuable resources for the teaching of Buddhism and Religious studies in secondary school certified courses (GCSE and A-level in England and Wales; National 5 and Higher levels in Scotland). These materials and other outputs besides will be trialed by partner school teachers and at continuing professional development (CPD) events at various locations around the UK, and will together with these workshops contribute to the challenging task of teaching Buddhism in schools.

Potential impact
Buddhism is one of the most popular curricular areas chosen in the teaching of Religious Studies and allied subjects across the UK, and yet teaching is hampered by insufficient resources and a tendency in broader culture to misrepresent and misunderstand Buddhist ideas and practices. Our aim is to improve the teaching of Buddhism in UK schools, through resource-development and teacher CPD events relating to our research into the nature of the Buddha across varying Buddhist traditions.

Who might benefit from the research?
- Teachers and their pupils in Religious Studies and allied subjects across the UK, especially those at upper secondary level.

How might they benefit?
- Teachers will benefit from Continuing Professional Development (CPD) sessions run at four locations throughout the UK. The CPD sessions, led by the PI and CoI, will focus on improving understanding of the figure of the Buddha and the nature of buddhahood, including in comparison with other supreme beings both within and outside Buddhism.
- Teachers will benefit from newly created resources designed to address curricular areas within Buddhism at certificated levels (National 5s and Highers in Scotland, GCSEs and A-levels in England and Wales). These resources will contain accessible translations and literary digests of some of our research materials, with all the necessary notes and glosses for full comprehension, and suggested applications and framing questions. Resources will be developed in partnership with teachers and tested in partner-schools to ensure they meet the needs of the relevant curriculum and level. They will then be distributed at the CPD sessions and made available online.
- Pupils will benefit from the training and resources made available to their teachers, resulting in improved understanding of the nature of Buddhist beliefs and practices. The resources will be based on stories, which form a useful entry point to complex concepts and traditions, and form memorable and entertaining prompts for discussion and learning.